Cardiff University and Neem Biotech Limited

To establish technologies for the growth and subsequent characterization of non culturable bacteria using minimal nutrient cell chambers. To genetically and phenotypically interrogate these bacteria for the production of novel antimicrobials